Between protest sites and polling stations: Exploring the mobilisation of protest gains and losses for political expediencies

Existing Social movement (SM) studies have revealed diverse patterns and drivers of SM
outcomes. A few have also probed how SMs use different communication tactics to
engage electorates, and how political parties emerge from SMs. In addition to
demonstrating the reinforcing effects of SMs on elections and SMs' ability to alter political
party agendas, other studies have shown that SMs and political parties can form alliances.
While these findings indicate plausible interrelations between SMs and political parties,
further research have yet to interrogate the significance of certain SM outcomes, either as
gains or losses, for political actors, particularly during election cycles - from campaigns to
turnout and voting, outcome and aftermath.
To tackle the empirical gaps created by these, this research asks, 'what resources and
political opportunities do political actors appropriate from new social movements, and
how do these opportunities aid the mobilisation or demobilisation of publics behind
democratic agendas?' Also, what social networks and discursive coalitions in Nigeria drive
electorally-relevant narratives? Mapping the discursive exchanges and experiences of
Nigerians between the 2020 #EndSARS protests and the 2023 general elections, among other things, will create new pathways to understanding (un)democratic manifestations
under protest and election climates.
This research is grounded in theoretical perspectives offered by political opportunity
structures (POS) and Foucault's notion of discourse towards evaluating constraints and
opportunities that steer social movement-government discursive exchanges. Although POS
establishes that mobilisation capacities and outcomes are underpinned by opportunities
and constraints presented by the political-institutional setting of collective action, it is left
to be seen how discourses can be mobilised and manipulated to drive political agendas. I
seek to challenge assumptions of the sociology of discourse by hypothesising that SMs do
not just create social change by creating institutions through alternative discourses, but
they also create discursive formations that are exploitable by political actors.

SIGNIFICANCE
Nigeria's 2020 #EndSARS protests is one of the largest movements that Africa has
witnessed in its recent history, and the 2023 general elections have been described as
Nigeria's most competitive elections. The Nobel Laureate, Professor Wole Soyinka, when
speaking about the elections opined that "#EndSARS was a significant momentum in the
mobilisation of alternative force within the nation" (ChannelsTV 2023). Arguably, the
coincidence of events and exchanges [as were witnessed] between both cycles are
probable infrequent occurrences in any country's political life. Thus, these moments will
be maximised towards theorising an African dimension of SM-elections interrelations,
which remains absent in SM research. Although focused on the Nigeria context, this study
will uncover new socio-political underpinnings of global challenges manifesting as
democratic backsliding, political apathy and negative politics in Africa. In a decade marked
by pronounced forms of autocracy, military takeovers, misinformation and speech
censorship, this study will point civil society and legislative actors to institutional and
socio-cultural requisites for the resilience of democracy in Africa. In a post-pandemic
digital age, this study will emerge as a bridge between traditional SM theories and extant
manifestations of digital activism.